Data-driven multi-scale engineering of cell fate decisions

A cell ensures its survival and proliferation by sensing and responding to environmental cues through a series of intracellular signals that modify its internal functions. These signals can provide mutually exclusive cellular outcomes whilst functioning alongside a multitude of other signals responding to different cues. However, most of our understanding of intracellular cell signalling has been gleaned from reductionist approaches which trace processes of isolated individual pathways. These approaches fail to encapsulate a complete understanding of complex cellular regulation that includes multiple signalling pathways, transcription/translation and heterogeneous responses to stimuli associated with cell fate. One of the most acute manifestations of this failure is the huge burden of drug discovery that is seldom successfully delivered to the clinic. Understanding of the heterogeneous and refractory responses to therapeutics requires adopting a holistic approach to understanding the intricate communication networks of cell fate.
In this proposal we aim to deepen our understanding of pathways through engineering of cells to produce a reproducible outcome when they are triggered by external stimuli or therapeutic drugs. The engineering process will involve data-driven modelling of cell fate pathways, transcription and translational regulation, and the design and implementation of synthetic components and circuits. This will be achieved through the collective efforts of an international consortium of experts in cell, computational and synthetic biology. We will provide bespoke research training across the international collaboration network to foster the next generation of interdisciplinary scientists and research leaders in biological engineering.